Associo

The project is for the further development and validation of Associo, a new technology platform that transforms reasoning and decision-making by lawyers and other experts and organisations. Complex reasoning is difficult, skills for it are in short supply and existing processes are unsatisfactory. Using Associo's intuitive visual interface, rigorous analysis can be built faster than it can be described in writing, and gaps and mistakes are easier to spot. Facts, evidence and authority from investigations and research can be conveniently worked on in tables linked to the structure of the analysis, ensuring that all relevant information is immediately available when required. Human judgements on issues can be efficiently 'cascaded' through the analysis, enabling reliable probabilistic analysis to be developed quickly and easily updated when new information is obtained.

For more information visit Associo.com.